AI-bility 4D

Cyber security awareness is the focus of many businesses to reduce the likelihood and minimise the impact of cyber attacks. The assessments of these programmes are mainly in the form of online exams that test delegates understanding. However, the presentation and the wording of these test might not be suitable to all delegates. In particular those with disabilities. The means that those individuals will be disadvantaged as a result. Therefore, we propose AI-Ability 4D, which is plugins that could be added as an extension to customise the testing environments in order to meet the needs of those disadvantaged individuals and to give them the same opportunity as everyone else.